Bazaar Cinema: Re-purposing Media and debating cultural rights of Youth Communities in London and Mumbai

Digital technologies have in the space of two decades changed the way in which media is produced, distributed and experienced. Yet the implications of individuals taking official media (such as film), re-making it in their own fashion and distributing it to their peers or more making it more widely available online, have been publically debated through a narrow lens in terms of legal stakeholders. This has resulted in statements prohibiting certain uses of film in particular, and yet the issue of cultural rights, of how we are able to engage with culture in the public domain, is an equally important framework. A legal definition of cultural rights as the protection of business practice continues to circulate in the public domain, with the Creative Commons providing a counter-legal position of open licensing. Problematically, a debate on the creative rights of citizens remains external to this legal framework, (dis)affecting a young demographic in particular.

However, cultural rights are not simply legislated but enacted, as activity in spaces such as Youtube and Vimeo, evidences. Emergent patterns of media consumption and interaction with ad-hoc or experimental tools are used to create media worlds that sustain identities, communities and networks, particularly those of a young demographic existing at the periphery of democratic processes; many young people, for example, are not engaged with the voting system. If a youth-created 'bazaar' cinema is consigned to the margins of the social-symbolic field, this marginal positioning is likely to have consequences for other symbolic interactions, as research has demonstrated in the UK (Willis, 2004). This paradoxical situation in which formal statements of regulation fail to govern patterns of media consumption, and the activities of creative repurposing continue to exist in an unofficial capacity, reproduces various forms of cultural exclusion. The research network provides a series of linkages between official and unofficial parties involved with film culture, not only in the UK, but cross-culturally. To focus research exclusively on national definitions of cultural rights risks staying within the parameters of naturalized understandings. The research breaks with these limitations by establishing an international network with partner institutions in Mumbai. The megacities of India provide one of the richest illustrations of bazaar cinema, as current scholarship demonstrates (Dudrah et al, 2012). Over the duration of the project, stakeholders in cultural industries and related groups in the UK are brought into the network to debate the outcomes of this international and mulit-stakeholder dialogue.

Potential impact
Tower Hamlets has the third largest percentage of 20 to 34 year olds of all local authorities in the UK and 59% of the population are 15-44 year olds compared with 42 % for this age group in the country as a whole. According to the Audit Commission, Tower Hamlets has one of the lowest employments rates in London, and high numbers of young people who are not currently in education, employment or training (NEETS). There is a similar situation in M-Ward in Mumbai, where indicators of poverty and social exclusion for the communities living there are consistently registered as the highest in the city. This is a strategic moment to engage with TISS given their location in M ward, and their remit to engage with communities in the ward as part of the celebration of Tata's 75 years.

Film and media provide useful tools to engage young people, particularly those who have not engaged with traditional education systems. The use of film and performance for social empowerment has a long and established history in East London and Mumbai. As well as providing young people with hard and soft employability skills through engagement with new medias, international dialogue and access to potential employers, this project proposes to understand how the provision of media platforms for self expression and the publication of content provides young people with a voice and space to develop as active citizens (Beyond the Numbers Game, 2007). The development of a cultural rights agenda will feed directly into these dynamics. Findings from the network will feed into strategic and operational activities with youth and community organisations in both cities through direct participation, as well as indirectly through exposure to the networks, blogs, events held as part of the East End Film Festival, and publications in trade journals/ presentations. In addition, our findings will feed back through policy makers, with whom we have access through EEFF, HE institutional linkage as well as extensive links with Tech City Advisors.

The creative industries are an important growth area in rebalancing the economy, representing 5.1% of the UK's employment and 10.6% of the UK's exports of services. (DCMS 2011 stats)., as well as generating important 'spillover' benefits for other sectors that work with them to create innovative products and services (NESTA 2012). East London is home to the largest clusters of creative activity in the UK, it is designated London's Tech City and the home to the world's next generation of digital technology entrepreneurs (UK TCIO 2011). Access to companies involved in the Digital Shoreditch Platform tells us these companies are not able to access the youth demographic and in particular the 'disadvantaged innovators' working with organizations such as Hi8us. In addition to accessing this relatively untapped field of innovation, these companies are looking to engage highly lucrative youth markets.

The East End Film Festival has an 11 year history. It reaches large and varied audiences and has an increasingly high profile. This year the festival celebrates linkage with emergent Indian cinema, and hosts Mumbai based director Vikramaditya Motwane in residence. This project enhances this commitment, provides EEFF with links to Mumbai based personnel and organizations, as well as young people. EEFF has an ongoing focus on social justice and commitment to supporting fresh new talent, another area that will be further enhanced through this work.